KitschMediaGroup Innovation Voucher Application

"With an impressive fast-growing cult following, London-based Kitsch Media Group is a leading media company for contemporary females particularly in lesbian, gay, bisexual, transgender and queer (LGBTQ) community. Focused on diversity and inclusion, we deliver high-quality original content through our online magazine and TV channel as well as a selected range of chic products at our online store. As a network, a community and a mix of gender, sexuality, race, views and knowledge, Kitsch Media attracts and empowers its increasing international readership by providing authentic, culture-relevant content and a truly cross-media social experience.
We nurture our viewers’ innovative ideas at their inception and supporting the development, promotion and growth of creative ventures by women in the LGBTQ community.
"